'We are not asking you to spy, but look out for troubling behaviour'; White Teacher Responses to Prevent

Framing my research, I use the literature of a 'moral injury' (Levinson, 2015) to examine how teachers navigate the ethical burden of deciding whether to report a child. In addition, I draw a methodological framework from Korobov (2005) and Gee (2005) and propose to analyse teacher talk using discourse analysis. This is to excavate the ways in which teachers might draw upon wider discourses to legitimise certain actions they would take in a hypothetical Prevent case.